Quantum Efficiency Metrology of Solution-Processed Quantum Dot Optoelectronics

This studentship will connect diverse fields in the physical sciences hitherto considered isolated, playing to NPL and Cardiff's strengths in quantum science and metrology. NPL has world-leading expertise in quantum materials and metrology technologies, including developing that expertise to deliver technological standard applications. This studentship will facilitate a collaboration of NPL's and Cardiff 's quantum efficiency research (RIF-funded Quantum Efficiency Hub led by Dr Bo Hou), enabling future success with grants in a range of the 34 UKRI priority areas which stretch beyond the EPSRC remit.